Transition Templates AI & Digital: Pathways for Net Zero+

The prodigious energy demands of running AI and other digital infrastructures threaten to eclipse the decarbonising agenda. With the rapid expansion of massively energy and resource intensive AI systems, digital technologies are now the fastest growing source of carbon emissions of any industrial sector in the world. Industry analysts expect the development of AI to require up to 25 per cent of all electricity demand in industrial countries by 2030. There is no realistic pathway for any - let alone rapid - decarbonisation of the sector if it continues on the current trajectory.
This project responds to the challenge of envisioning and planning decarbonisation of the AI & Digital sectors by engaging with three unique communities of digital practice. This research will build on work started in the AI & Digital sector in the current Transition Templates: Pathways to Net Zero+ research project (AH/X005186/1). The initial Transition Templates (TT1) project uses systems-level forms of design to envision decarbonisation pathways in five sectors of the UK economy. New frameworks and templates have been made to map energy transitions in a four-step process in five sectors, including the AI & Digital sector.
In this new Transition Template research project (TT2) we plan to use these new templates and frameworks in the AI & Digital sector with three distinct communities: technology practitioners in industry, digital academics, and participants at a music festival. Systemic design and transition design approaches are used to develop transformative pathways. Underpinning this work are design futuring strategies embedded in the Transition Templates Four Futures Framework (TT-FFF) mapping “sustainable” and “restorative” future scenarios then further “regenerative” and pathways for the AI & Digital sector. The TT-FFF is an emergent method that facilitates comparison of current status to sustainable, restorative, and regenerative modes. This framework encourages more ambitious energy transition work across sectors.
We will use the AI & Digital version of the Transition Template process with three communities to guide and support tangible and measurable shifts in practices and technologies for net zero agendas. This engagement will take place in a workshop context (with participatory system mapping) to support communities (technology practitioners and digital academics) building capacities to envision, design, develop, communicate, and enact energy transitions in the digital and AI space. We will additionally bring this work to a music festival context to create an exhibition-intervention with mini-workshops to prototype a more public engagement process. Engagements will envision four digital futures and apply these visions to developing decarbonisation pathways with actions we can take today.
The project encourages future visioning, learning, and action for net zero futures. The templates focus attention on the ecological consequences of AI & Digital considering planetary boundaries with its resource and energy requirements. We focus on decarbonisation of the sector – while keeping in mind how this sector’s energy requirement impacts the renewable energy requirements of other sectors. The Transition Template method pushes the Ai & Digital Net Zero+ enquiry into space for our (hoped-for) capacity for planetary regeneration.